Electrophysiological-mechanical coupled pulses in neural membranes: a new paradigm for clinical therapy of SCI and TBI (NeuroPulse)

The studentship is part of the project "Electrophysiological-mechanical coupled pulses in neural membranes: a new paradigm for clinical therapy of SCI and TBI (NeuroPulse), which aims at developing and utilising state of the art modelling and experimental approaches for the study of electrophysiological and mechanical coupling in a healthy and mechanically damaged axon, nerve and eventually spinal cord and brain white matter tract. More specifically, the project will aim at: a) evaluating the role of this newly identified electrophysiological-mechanical coupling in pulses in TBI/SCI related functional deficits and, as a pilot application: b) at posing the basis for the design of a device leveraging this coupling for spinal cord pain management by cancelling effect (and reversibly, for signal enhancement). Both objectives will considerably benefit the medical community in the diagnosis, prognosis, and treatment of TBI and SCI, while providing new avenues for non-invasive electrophysiological control.

The student will focus on the experimental programme in collaboration with the Department of Physics and will aim at designing an experimental setup for the measurements of mechanical vibrations in electrically excited neurons, and vice versa.